The measurement of patients' expectations for health care

Technical abstract
Policy makers are aware of the importance of evaluating health services from the point of view of patients. What people expect from their health care, compared with their experiences of it in practice, may influence their satisfaction with their care. There is also some evidence that patients who receive the health care they expect are likely to recover better than patients who do not. However, there are many different types of expectations, and they relate to several different types of health care structures (e.g. buildings, equipment, staff), processes (e.g. waiting lists, the way staff and patients interact) and health outcomes (e.g. the effect of the health service on patients' health, including patients' assessments of their health), and there is no well tested questionnaire to measure these expectations. In this project we (UCL and IFR) first propose to examine existing models and definitions of patient expectations in the literature. Next, we plan to ask patients for their definitions (the main task of IFR in this project). We will do so with coronary care patients in Norwich, using the repertory grid technique (a semi-structured interview process). On the basis of the results obtained from both the literature review and the interviews, we will then develop an expectations questionnaire, and test it for its validity, using it to examine expectations in detail (this being UCL's main task).